Heleos: An AI-powered Circadian Lighting and Remote Monitoring System to Enable Safe, Independent, Aging in Place

At Circadacare, an innovative Newcastle-based start-up, our mission is to enable individuals to live safely and independently for longer. Our innovative product, Heleos, combines advanced circadian lighting technology with AI-enabled remote monitoring to enhance wellness and deliver peace of mind to both users and carers alike.

Like many developed economies, the UK has a rapidly aging population which is creating new social and economic challenges. By 2035, the number of people aged 75 and above will have increased by 29%, however, our existing health and social care infrastructure is already under strain. 2.6m people over 50 in England alone are currently unable to access the care they need, and there are over 150,000 unfilled care staff vacancies. The increasing cost of care is also creating real pressure on both family and local government finances.

Our aim is to address these challenges by providing the tools to allow elderly and vulnerable people to maintain their independence and wellbeing for longer. Technology enabled care can play a huge role in this but current products do not provide a complete answer. Instead, they offer a wide variety of potentially intrusive, costly, specialist and/or technologically fragmented solutions.

Our innovation, Heleos, changes this. It offers a unique, affordable, all-in-one solution that combines AI-powered behavioural and wellbeing monitoring with market-leading circadian lighting technology. The system's innovative design, which incorporates a discrete, affordable, and easy-to-install lightbulb form factor, sets it apart from other assistive technologies in the market. Embedded sensors provide personalised wellbeing insights and alerts to carers and healthcare professionals, while circadian lighting improves sleep, mood, and cognition, and is proven to proactively prevents falls.

Women in Innovation funding will be instrumental in further developing Heleos' market-readiness by supporting the creation of new machine learning tools for accurate and more individual-centric welfare insights. The project, led by our COO Dr. Tallie Bush, will play a crucial role in accelerating our commercialisation and growth strategy and securing our competitive advantage in a fast-moving sector. This supports our vision to become the leading global provider of affordable care technologies which protect user independence and quality of life, cementing the UKs role in a rapidly growing global market worth up to £60bn.